Edinburgh Napier University and Voluntary Action Fund

To design and establish a grant-making and development support platform that connects and aligns the CSR activities of Scottish Businesses and the real and emerging needs in Scotland and the Third Sector.